Tech Balance

Students spend more time online than anything else. Yet, 1 in 4 students finds that their screen-time has become a problem, and 70% say that the overall impact of their screen-time on their mental health is negative.

At Tech Balance, we help prevent mental health issues by proactively supporting digital wellbeing and productivity.

We deliver digital wellbeing services at colleges and universities through our diagnostic survey, coaching sessions, and workshops - which have impacted the lives of over 1000 students to date.

We are now integrating our innovations to create a mobile app to scale our solutions for even greater impact.

With funding from Innovate UK, we have worked closely with students and University College London to design a functional prototype that empowers students to find and maintain a healthy and productive digital lifestyle.

In this project, we aim to build on our success by developing and launching our app, working alongside colleges and universities as we commercialise our offerings and scale Tech Balance in the UK and internationally.